Globavista - Visualisation for Big Data Maritime Location Based Services

The aim of the project is to carry out the R&D required to create an innovative and powerful BigData geospatial platform, almalgamating data from various sources to exploit the value added data and support the continued growth of Globavista in the maritime commodity movement market.

The project will amalgamate satellite AIS data, terrestrial AIS data, global metrological information, vessel data, piracy intelligence, port and terminal information, territorial water and EEZ information in a single repository which will enable the production of value added data, historical trend information and forecasting capabilities.

Visualisation software will be developed in partnership with the University of Nottingham to provide an innovative worldwide view of vessel and location analysis capabilities for the user.